Year 1 2 x MSc projects

Year 18/19
2 x MSc projects

1. Investigation into the effects of anti-epileptic drugs on the developing fetal ovary
2. Investigating localisation and sex-specific expression of steroidogenic enzymes in the mouse hypothalamus.